Self-destructive desires and the supernatural in early modern Britain

This study will examine the connections between supernatural experiences and expressions of suicidal
and self-harming urges in early modern Britain, framed for these purposes by the witchcraft statutes of
1563 and 1735. In this context, the supernatural refers to aspects of faith culture which are not everyday
or 'usual', encompassing affliction by such beings as witches, ghosts, demons, and fairies. Examining
suicide and self-harm through the lens of the supernatural offers important new perspectives on the
history of these topics, challenging earlier studies which implicitly convey the deterministic view that
suicidal urges lead ultimately to suicide. Narratives in which an individual experiencing suicidal and self-
harming urges is seen to survive, and in many cases recover, allow a critical re-evaluation of cultural
attitudes. My project will investigate the cultural mechanisms through which early modern individuals
could express, understand, and engage with feelings of suicide and self-harm. In the process, it seeks to
make a significant contribution to histories of suicide and mental health more broadly, themes of
continuing relevance to modern society.